Community Singing Marketplace: increasing access to self serve and collective mental health support solutions.

There is widespread research that confirms the mental health benefits of both singing and communal singing, including physiological and social benefits

In this Fast Start project, Choirfarm's team of digital technologists, video professionals, singing professionals and choir owners set out to increase access to the mental health benefits offered by both individual and group singing through carefully crafted digital technology, and a sustainable, scalable business model working with the existing choir economy.

Our feasibility study aims to test the technical and commercial viability of a video app which can be programmed to encourage daily or weekly singing and breathing exercises, coupled with a free listings marketplace of local community choirs, sufficiently detailed to advertise both video content and courses accessible through the app, as well as supporting listings to regular in person calendar events to drive their termly recruitment and attendance at social events and performances.

With a revenue share business model, and promoted by choir owners and their communities of members, Choirfarm's solution will drive further uptake in local choir memberships and related services, benefitting both the mental health sufferers and the choir economy, as it bounces back from covid.